Dissociative electron attachment and electron momentum spectroscopy studies of complex interstellar molecules

Project highlights:
A recently developed laser-based desorption method will enable novel DEA and EMS
experiments on complex gas-phase molecules.
DEA experiments on complex molecules observed or predicted in the interstellar
medium can provide new insights into the possible origins of key biological building
blocks.
EMS experiments will determine the wavefunctions of the isomers and tautomers in
the laser-desorbed targets. This information will be critical for high-level electron
scattering and quantum chemical calculations to interpret the DEA results.
The project will involve collaborations with leading theoreticians and
experimentalists.
Project description:
The discovery of diverse complex molecules in the interstellar medium in recent years,
notably polycyclic aromatic hydrocarbons [1] and nitrogen-containing aromatic species [2],
has inspired numerous laboratory studies aimed at understanding their possible roles in
extra-terrestrial radiation chemistry. The great goal of such studies is to obtain insights into
the molecular origins of life. As the most abundant products of ionizing radiation, low-energy
electrons play a critical role in radiation chemistry, particularly through dissociative electron
attachment (DEA) [3]. However, DEA experiments on complex molecules are generally limited
by (i) the difficulty of bringing complex neutrals into the gas phase without thermal
decomposition, and (ii) the tendency for gas-phase targets of complex molecules to contain
a combination of different isomers and tautomers. This programme of DEA and electron
momentum spectroscopy (EMS) experiments will address both of these challenges.
The student will exploit a new DEA facility in the Molecular Clusters Group led by Sam Eden
at the Open University. This is the first DEA experiment to feature a laser-based thermal
desorption source [4] which has been demonstrated to be extremely efficient at producing
intense intact targets of thermally labile molecules such as nucleosides. The student will also
use a new EMS experiment in Kate Nixon's laboratory at the OU. EMS is a powerful method
to directly measure the wavefunction of a molecule, and this is unique to its isomeric /
tautomeric form. By installing a laser-based thermal desorption source in the EMS
experiment, the student will be able probe the same targets by EMS and DEA. The EMS data
will be invaluable for benchmarking theoretical methods applied to complex molecules, and
the student will have the opportunity to work with our collaborator Darryl Jones (Flinders
University, Australia) on the supporting calculations. Furthermore, the EMS experiments will
reveal the populations of different molecular structures in the DEA experimental targets. This
information will be critical for high-level calculations by our collaborators (notably Jimena
Gorfinkiel and Sean Mutter at the OU) to support our interpretations of the DEA results.
By extending the current experimental limits of both DEA and EMS, the project provides an
exceptional opportunity to gain new insights into the radiation response of complex
molecules in space.